Digital Twins for Advanced Collaborative Energy System Planning

Digital Twins are a vital tool for modernising, planning, and optimising energy operations. We propose a multi-faceted solution to transform interoperability, based on a foundational data model and cloud architecture, enabling secure linking of data across divisions and regions and from external data services.

Our project develops a first-of-a-kind digital twin within a DNO, creating for the first time:

* An internal data model for DNOs, taking learnings from the UKPN digital twin programme.
* An internal-external data model to enable DNO interoperability with external LAEP and transport forecasts.
* End-to-end integration of internal and external forecasts to deliver a dynamic digital twin use case within the East Midlands.